Understanding the genetic basis of disease endotypes in idiopathic pulmonary fibrosis

To integrate data from the PROFILE study and other 'omic' resources to understand the genetic basis of emerging disease endotypes in IPF.